Between Gaming and Gambling: investigating children and young people's experiences and understandings of gambling style systems in digital games

Gambling style systems in digital games, such as loot boxes, cards, micro-transactions and forms of currency used to purchase game specific content have become widely adopted in a range of digital games. These models of revenue generation can take many forms, from free to play smart phone games that encourage the purchase of additional digital content, to full price videogame console releases that utilise chance based cards or 'loot' paid for with real currency. These systems are highly profitable, with publishers such as Activision earning over $4 billion from this aspect of their games in 2017 alone (Makuch 2018). But, their success is predicated upon the use of techniques and mechanics borrowed from machine gambling to encourage repeated use of these systems. While gambling is a highly regulated activity in the UK that is restricted to adults over the age of 18, many of these games are actively marketed and sold to children and young people under 18. This is problematic and the Gambling Commission (2017) has recently pointed out that 25,000 children between 11 and 16 are problem gamblers, 'with many introduced to betting via computer games and social media'. These systems thus raise important questions about their design and regulation, especially if they act as a gateway to other forms of gambling such as online casinos or fixed odds betting terminals. Despite the widespread nature of gambling style systems in digital games, no academic work has explicitly:

1. Investigated how children and young people use these systems in their everyday lives and whether they create any problems or issues for these groups.
2. Investigated how parents and guardians understand and regulate their children's use of these systems.

To investigate these issues and fill this gap in knowledge the project researches three groups.

1. Digital reward system designers. Through interviews with 10 digital interface designers the project will identify the key mechanics and systems utilised in the games they have worked on and the aims of this design.
2. Children and young people who use gambling style systems in digital games. Through 100 hours of video ethnography across 40 families (equalling approximately 2.5 hours of footage per family), the project will investigate how children and young people use gambling style systems in digital games. In addition, 20 semi-structured interviews with children and young people will be conducted to understand how they use gambling style systems outside of the home, for example on mobile devices.
3. Parents of children and young people who use these systems. 20 interviews with parents will investigate how they understand these systems and whether they regulate their use of these systems and what form this regulation might take.

Through research with these groups, the project develops a theoretical model of gambling style systems in digital games that investigates whether the success of their underlying mechanics is fundamentally linked to the space-times where they are used. It then examines how children and young people use these systems in practice and how they make sense of them. Utilising this body of evidence, the study will then offer recommendations as to whether these systems should be regulated and what form this regulation could take.

Potential impact
The project will directly benefit a range of organisations and groups by providing a theoretical model for discussing gambling style systems in digital games and empirical evidence about the effects of these systems on children and young people. Together, this body of work will provide the basis for producing recommendations regarding the potential regulation of these systems. Specifically these organisations and groups are:

1. Gambling charities that work on issues surrounding problem gambling. The project will work with the Young Gamblers Education Trust (YGAM), GamCare and The Citizen's Advice Bureau (see letters of support). The findings from the research will be communicated to these charities in a number of ways. First, 5x1 day training sessions will be designed and given to the project partners by the PI and RA and then to other national gambling charities. The workshop will provide a way of disseminating findings from the project, presenting testimony from children and young people about these systems and offering practical recommendations around future regulation and how charities could campaign around this issue.
2. Children and young people. Children and young people within the research study, as well as nationally will benefit from the research through a free to play browser game developed in conjunction with a games design studio. The game will utilise the findings from the research to inform children and young people about the issues involved in gambling style systems in digital games in an experiential and non-patronising way. Specifically, it will allow them to explore the techniques involved in gambling style systems by engaging them in a series of micro games that spoof the most popular games that use these systems. The game will be launched at the final event of the project with our project partners and promoted digitally via our project partners websites and the PI and Co-I's university press offices.
3. Regulatory bodies such as the Interactive Software Federation of Europe (ISFE, developers of the digital game content rating system) and the UK Gambling Commission. To ensure the recommendations from the project reach the most appropriate target groups, a number of strategies will be employed. A recommendation report will be produced and sent to the UK Gambling Commission, ISFE and other relevant regulators working on gambling, children and digital game consumer issues. To increase the impact of the report 2x1 day workshops will be held for the UK Gambling Commission and ISFE. The workshop will set out a theoretical framework for understanding the diversity of gambling style systems to give these organisations a framework for regulation, emphasise the effects these systems can have on children, young people and families and provide recommendations as to whether these systems should be subject to regulation and if so what form this regulation could take. These organisations will also be invited to a final event for the project held in London, where we launch the game and project recommendations.
4. Parents of children and young people who use gambling style systems in digital games. Families who were part of the study, as well as families more broadly will benefit from the research. 5x1 day workshops for 15 parents each in Newcastle Upon Tyne will be held to educate and inform them about gambling style systems in digital games. These sessions will focus on demonstrating what these systems are, how they are designed to encourage players to spend money, and how parents can talk to their children about them. Nationally, parents will be informed about the findings of the research through the policy recommendation reports as well as press releases from Newcastle and Loughborough University to coincide with the launch of the game and the final summary event of the project.